Food Diagnostics

Development of liquid stable drug standards for the accurate and precise analysis of food and feed tests in collaboration with university/ Research Institutes. The reagents will be used in tests for Food safety / security Industry.